Accelerated Methane Reduction Breeding Programme

The Accelerated Methane Reduction Breeding Programme addresses the problem of ewe flock enteric methane emissions by identifying and then accelerating the multiplication of low methane emissions ewes and rams. Current methane reduction breeding programmes project the rate of methane reduction at 1-1.5% per year however the Accelerated Methane Reduction Breeding Programme increases the rate of methane reduction 5 fold to over 7% per year. This will enable the sheep industry to better achieve their methane reduction commitments under the UK government's 2030 Global Methane Pledge and beyond, meeting the aspirations of major processors and lamb retailers to be net zero including their sheep farmer supply chain by 2030 to 2035\.